Wearable Sensor-Based Insights into Respiratory Illnesses: Activity Patterns, Symptoms, and Environmental Factors

Respiratory illnesses, encompassing conditions such as asthma, chronic obstructive pulmonary disease (COPD), and long Covid, pose significant challenges to individuals and healthcare systems worldwide. This research leverages wearable sensor technology, including RESpeck and Airspeck devices, to gather high-frequency data on activity patterns, symptom occurrences, and environmental exposures in individuals with respiratory conditions. Statistical and machine learning techniques are applied to classify activities and vital signs such as respiratory rate and breathing flow/effort, and symptoms, such as cough episodes, to uncover causal relationships. By integrating these multidimensional data streams and collaborating with clinical experts, this research aims to investigate the relationship between respiratory health, physical activity level, and environmental factors for the purpose of predicting changes in their wellness.